Teesside University and Hodgson Sayers Limited

To create a bespoke Business Intelligence Platform through the integration of BIM approaches and ERP systems to deliver Supply Chain Management and Product Development insights and capabilities.